SolaFin2Go

The SolaFin2Go project will address the challenge of providing standalone solar systems to make available cost effective and affordable access to electricity and thermal hot water for off-grid households in sub-Saharan Africa. The objective is to test the feasibility of ‘entry level’ technological solutions combining novel PV and solar thermal technologies financed through improved business PAYG models (enabled by the innovative FinTech platform through Mobile, Cloud and Blockchain technologies) that fit with household/community circumstances to provide basic electrification and hot water. Combining the partner technologies, resources and knowledge in this study has the potential to create a viable, cost effective off grid standalone solar solution to meet many of the challenges identified by the Sustainable Energy for All (SE4All) [1] initiative and directly relates to the Botswana Off Grid Plan and Energy Efficiencies plan [2]. This unique project combines traditional PV systems with battery storage and solar thermal technologies packaged together under an energy, payment and customer management platform that has customer relationship at the heart of the finance model and also has significant potential to add to economic momentum in rural communities and to Transform Energy Access (TEA) for all.